The pre-breeding centre at NIAB - delivery of Ppd1 tools and novel allelic effects useful to UK/EU wheat improvement

Technical abstract
This project is divided into three work programmes that will deliver pre-breeding outputs. The first will exploit the recent identification of the three wheat Ppd genes, the major determinants photoperiod response, by the Laurie group at JIC and will;

1. Characterise the extent of allelic variation for wheat Ppd

2. develop molecular markers to aid breeding

3. develop near isogenic lines with principal allelic variants to characterise developmental effects attributable to individual alleles.

This will provide a robust data set linking individual Ppd alleles to effects on flowering time, ear development and yield potential. Donor germplasm for novel alleles will have been defined and diagnostic molecular markers for all allelic types will aid rapid exploitation by commercial breeders.

In the second work programme we will investigate other loci known to affect flowering time; These "earliness per se" (Eps) genes are important because they can fine-tune development and adaptation but this class of genes are very poorly understood. We will use existing mapping populations and data for current varieties to localise Eps genes and quantify their effects. This will provide information on Eps loci that complements Ppd, their effect on wheat development, identification of sources of variation and linked markers.

In the final work area, we will undertake a crossing programme from CIMMYT synthetic hexaploid wheat (SHW) lines and CIMMYT varieties derived from SHW into UK adapted germplasm. Between 30 and 40 non-redundant SHW will be crossed to an adapted UK wheat to the BC1F2 and then by single seed descent to F5 generating 100 inbred donor lines per original cross. From ten SHW derived varieties, alien segments will be identified by genotyping and transferd by backcross introgression to a UK wheat. After seed multiplication, all lines will be tested for key agronomic and sustainability traits including drought tolerance.